Leeds Beckett University and Haighs (Guiseley) LIMITED KTP 24_25 R4

To create and embed a market-oriented business model through strategic marketing and decision-making, digital transformation, and product innovation.